Computer enhancement of clinical imaging

Examination of patients with flexible endoscopes is a very commonly used technique for diagnosing and monitoring diseases. Whilst the widespread use of endoscopy has undoubtedly brought great benefits to medical care, there are still considerable improvements which could be made, for example to the visual quality of images which are examined by clinical staff when making their assessments. This project aims to investigate the potential benefits that computerised image-enhancement and improved video recording could bring to endoscopy examinations with the intention of improving the quality of care that clinical staff are able to provide to their patients.